Applications of Tailored Few-Photon States

Emitted photonic states produced by electronic states in a single electron source within a semiconductor ought to be controllable experimentally. NPL's metrology device, single-electron sources, with metrologically accurate control of electron emission with less than 10-7 error rate and a timing accuracy down to one picosecond, can be adapted to achieve accurate control of electron injection for photon emission through hole recombination. This could provide quantum state transfer, mapping the electron's quantum state (e.g. spin, spatial wavefunction) onto the emitted photon, which would be valuable in realising quantum networks for photonic sources or transduction between quantum processors and communication channels. Should such mapping be possible and controllable in realistic experimental conditions present in recombination of injected electrons (the object of a linked NPL iCASE studentship) then we need to find the optimal applications.
The objective of this PhD project is to find simple methods of taking these states of one or two photons and mapping them onto single or multiple site devices such as quantum dots or NV centres in diamond to provide quantum storage, routing and small-scale processing for the nascent quantum internet. The student will investigate the state-mapping onto these possible quantum nodes to find the most promising systems and states for information transfer.
The results will inform experimental efforts at NPL via tailoring new device architectures, modes of operation, and characterisation techniques. More generally, quantum networking is a strategic priority of EPSRC and within the UK National Quantum Technology Programme (UK NQTP), particularly as a specific focus area for a 3rd Phase Quantum Technology Hub (2024-29). Should the results of this project begin to be successful then it is likely that significant benefits will accrue in terms of future partnership resource.